Regulation and function of BLIMP-1 in macrophages during the cellular response to stress

From the outset, the development of individual cell lineages requires cell fate decisions to be determined in a precisely controlled fashion. The decision to progress is determined by the expression of transcription factors that function as molecular gatekeepers, with simple changes in levels resulting in dramatic changes in phenotype or developmental potential. Understanding the regulation of such transcription factors in response to developmental and environmental stimuli is therefore crucial to understanding the signalling pathways involved in lineage and functional differentiation and how these interact. We are interested in the transcription factor BLIMP-1 which affects the expression of hundreds of genes in the developing cells of the immune system. This factor can coordinate the silencing of genes and reorganise the structure of other genes to activate genetic programmes. We have identified that this factor is responsive to stimuli which signal stress conditions to the cell. Furthermore, we have evidence that BLIMP-1 can potentially alter gene expression in the context of inflammation as may be experienced in diseases such as rheumatoid arthritis or atherosclerosis. Our proposal aims to investigate the nature of the stress conditions that trigger BLIMP-1 expression and how this may influence the response of the immune system.

Technical abstract
BLIMP-1 is a transcription factor that is required to complete terminal differentiation of B-cell and myeloid lineages into plasma cells and macrophages, respectively. We have now identified BLIMP-1 as a target of stress-induced pathways. The upregulation of BLIMP-1 in response to stress provides a means to alter effector function and may be relevant in disease states characterised by inflammation. Little is known about how BLIMP-1 is regulated. However, such information is critical in order to understand how developmental and environmental signalling pathways impinge on BLIMP-1 expression. We will therefore investigate the impact of physiological stress on BLIMP-1 expression and how this in turn dictates the transcriptomes of mature macrophages. Elucidation of how BLIMP-1 is regulated and subsequently shapes the immune response will improve our understanding of the networks linking differentiation, stress and function.